WOMB: a fetal monitoring wearable device

There is a strong link between fetal movement and fetal health: 25% of women perceiving reduced fetal movements (RFM) have poor perinatal outcomes. A landmark study has further shown that 55% of all stillbirths are preceded by RFM. Fetal movement monitoring and subjective maternal awareness does lead to a reduction in stillbirth numbers, with observational studies demonstrating a 30% fall in stillbirth numbers via proactive management.

KYMIRA was founded to disrupt the traditional model of medical innovation. Using an advanced sportswear and newly formed medical brand, KYMIRA has created vessels through which it can commercialise and validate future medical technologies on the Health and Fitness market. KYMIRA's current activities include the development, manufacture and sale of their internationally-acclaimed infrared KYnergy technology, and developing wearable technologies for both the sports and healthcare markets.

This follow-on R&D project will further the development of KYMIRA's novel textile-based sensors for long-term monitoring and analysis of fetal movements. Fetal movement is a vital indicator of wellbeing in the last trimester of pregnancy and this project aims to deliver new wearable innovations in order to identify precursors to and help reduce the occurrence of stillbirth.